Forensic engineering to avoid future infrastructure failures

The engineering infrastructure sector is seeing unprecedented investment in the transport, energy and water markets globally. A failure in this infrastructure can be catastrophic in terms of economic impact and potential for loss of life.

Forensic engineering is the process of collecting and analysing data related to failure in order to determine causes and learn from failure. Together with project partner Costain, this project seeks to investigate, through this Forensic Engineering methodology, data on real infrastructure failures to understand the reasons for that failure and allow learning to influence future industry decision making. Data will be obtained from publicly available data sources and also through direct investigation of live infrastructure projects.